Deep Crop Growbotics (DCG) II

DCG is a modular, selective and self-propelled harvester for use on commercially grown broccoli. With the use of a mobile platform, AI and robotics, growers will be able to selectively harvest based on pre entered crop parameters, each module covering one row of crop. The unit is self-propelled and scans the field bed. The system identifies the crop positions and if they meet the selection parameters, it actuates the cutting robot to extract the crop and release it onto a conveyor for transfer into the trailer module, automating the harvesting process. This project focuses on testing a concept that allows gradual adoption of automation and fits within current farming practices.